City University And Sencon (UK) Limited

To develop chemometrics techniques for commercially available instruments and in-house optical sensing expertise through the development of a commercially viable white light interferometer, for a range of coating thickness measurements.